Disposable Microfluidic Device for Ultra High Performance Genomic and Proteomic Analyses

Genetic Microdevices Ltd has developed a disruptive technology that analyses proteins and
DNA with ultra-high performance. The device is based on a disposable analysis chip
(CycloChipTM) .
Protein and DNA analysis are central to many bio-analytical procedures used widely in drug
development, research and diagnostics. Our device encompasses unique intellectual property
which makes it far more potent than any existing eletrophoresis based analytical systems. The
technology will accelerate the development of new drugs, it will offer tools to test the
compatibility of drugs with patient's genetic group, enable early diagnosis of chronic disease
and improve the efficiency and quality of NHS analytical services. The increased capability of
the CycloChip in a potentially portable reader device, will enable GPs to perform powerfull
blood and tissue tests at their clinic or at point of care.
Over the last 4 years we have developed a proof-of-concept instrument that has demonstrated
most of the advanced analytical specifications. Further development is needed to improve the
quality and consistency of the system. We propose to further develop the technology over 24
months into a prototype that can be converted directly into a certified product.